University of Leicester and Project REM Limited

To develop a cloud based remote asset condition monitoring solution using innovative approaches to real-time data analysis including AI, ML, Edge and Cloud computing techniques for predictive failure, maintenance optimisation and diagnostics applications on Rail, Road and Construction vehicles.